ColorwayAR

ColorwayAR is a 21month Industrial Research Project lead by creative application maker, Foundry, and with creative consultancy The Footsoldiers as a partner. Together they will create a disruptive platform for designers to drastically reduce physical product sampling. Interactive 3D objects allow designers to appreciate proportion, scale and shape without having to wait up to 18 months for a sample to be built. Communicating concepts in an augmented reality environment allows designers and their audience to iterate faster, reduce waste and accelerate their design process, remaining competitive.

The product designer will be able to create an interactive AR environment inside the general Colorway application with no real need to understand a traditional 3D design application or complex 3D modelling. Using an extension of the work Foundry completed on the FAME and FAME 2 projects, the product designer's AR environment is made accessible to internal and external stakeholders who can interact and collaborate in an iterative space, the 'tech pack' that was traditionally 2D can be automatically transformed into a projected, interactive image on a flat surface while the DCI item can reference a 3D model that will display as a 3D object.

Designers will create their presentation on a normal desktop computer (MacBook or PC) as this provides a fluid transition from their current workflow. External stakeholders will be able to view and interact with the Colorway project on their phone or tablet. Vendors/ manufacturers will use the AR presentations during manufacturing to understand concepts and details.